Game Changing 99+% Accurate Directional RFID Portal Integrated with Wide-Area IoT Analytics

To date, the tracking of individual products and components in applications such as industrial, retail, healthcare and manufacturing has been challenging to achieve in a commercially viable way. Active (battery powered) tags, although allowing a long-read range, are expensive, while reliably detecting cheap compact and ultrathin passive (battery free) tags is difficult, particularly over a distance of more than 2-3 metres.

PervasID, a Cambridge University spin-out, has developed a robustly patented product that enables highly reliable reading of standard off-the-shelf passive RFID tags over wide areas, using a fixed infrastructure \[1\]. This technology has been installed by major UK & European retailers, Aerospace manufacturing companies, EU, US and Asian integrators and healthcare providers (including the NHS) around the globe and has been found to outperform all other passive systems on the market, including that from technology giants, such as Intel. A <1% error rate is achieved even for densely packed devices. This technology is now generating sales revenues of \>£1M per year to major companies such as Stanley Black & Decker.

Although PervasID is confident that its patented technology is technically world leading, we have identified the need to enhance the wide-area system architecture to provide virtual wireless boundaries with highly accurate bidirectional movement information at portals. We have identified a solution to achieve this using a combination of steerable tag suppression technology with data analytics that will achieve very high accuracy even for a large number of tags. Analysis by potential customers has shown this could reduce stock shrinkage by around £100,000 per annum per facility. The new solution will aim to deliver an ROI of just 1 year for customers such as this and allow PervasID to address much larger markets.

A successful project will enable PervasID to build the RFID systems (via OEM agreements), which will be sold to end customers and system integrators along with other services such as data analytics, installed system design, installation support, service and operational support.

\[1\] S. Sabesan, M. Crisp, R. V. Penty and I. H. White, "Wide Area Passive UHF RFID System using Antenna Diversity Combined with Phase and Frequency Hopping," IEEE Transactions on Antennas.